Avoiding the onslaught of musculoskeletal conditions caused by Covid-19 isolation using computer vision based musculoskeletal diagnostic tools

The Covid-19 crisis represents the largest challenge to our health system in seventy years. The vast majority of efforts are rightly focused on saving lives. However it is crucial that we mitigate and prepare for the medium and long term knock on effects of the crisis. One of these effects in the massive increase in musculoskeletal problems such as back pain. With tens of millions of people confined to working from home, tens of thousands of patients with musculoskeletal surgeries or treatments put on hold and the sedentary behaviours of most of the population massively increased, this avalanche of musculoskeletal issues is inevitable if we do nothing to intervene.

This project will capitalise on Vitrue's existing musculoskeletal diagnostic technology by innovating further to reduce all three of the problems introduced above without the need for any specialist equipment meaning it will be accessible to the population as a whole.

Additionally the project will result in products that can be commercialised internationally, provided as white labelled tools for healthcare providers and to the NHS to alleviate the massive strain placed on musculoskeletal health services by the Covid 19 crisis.